Quantifying Synthetic Data Fidelity for Autonomous Vehicle (AV) Development

Scenario-based testing has become an effective approach for ensuring the safety of autonomous vehicles (AVs) by simulating a variety of real-world scenarios. Despite substantial investments in simulator improvements, determining the adequate level of fidelity for these simulations remains a challenge. This project aims to establish a systematic method for quantifying simulation fidelity, using Explainable Artificial Intelligence (XAI) as a framework to gain insights into AV behaviours. It encompasses several key components, including platform integration for seamless fidelity assessment, measuring discrepancies through XAI-based explanations, and developing methods for predicting and optimizing simulation fidelity. The project will conclude with the delivery of comprehensive fidelity quantification methods, accompanied by open-source tools and case studies.